Autonomous Physical Stability Model Development Platform

This project aims to create an autonomous stability model development solution that integrates three main components: 1) fully automated storage system, 2) fully automated dissolution testing, and 3) physical stability model for long-term shelf-life predictions. The specific objectives are:
1) To enable automated accelerated stability assessment of 100s of pharmaceutical tablets using a new fully automated storage system and to enable real-time detection of the optimal discharge time point to maximise knowledge while minimising time for testing.
2) To integrate the fully automated storage system with a fully automated dissolution tester using collaborative robotics. The automated transfer of samples from the storage system to the dissolution tester will inform the experimental planning in real-time to optimise long-term stability models in a resource-efficient and accelerated manner.
3) To develop stability models using the fully integrated storage and dissolution system. Building on the outputs from the other objectives, the PhD project will realise autonomous development of physical stability models. The models focus on the prediction of changes in dissolution performance of tablets in response to storage time, temperature and relative humidity.